Advanced Landing Gear Aero-loads and Aero-noise Prediction (ALGAAP)

There are two principal activities in this project, related by the common objective of providing high-precision, aero-loads and noise predicition for landing gear and doors. The first activity will develop and test a 1/10th scale aircraft model including detailed models of main and nose landing gears. The landing gear models include movable doors, landing gear, steering and bogies. Loads data is captured using miniature load cells mounted on the model components in addition to pressure tapings. The second activity will focus on the development of high precision CFD landing-gear aero-loads and noise-prediction methods using non-steady CDF codes used previously for noise prediction. These models will be validated against a variety of wind tunnel tests including PIV testing. Validation of these CFD models against wind-tunnel test data is the objective of the project.